African critical care registry network for pandemic surveillance, clinical management and research.

Patients from Africa are not represented in clinical research for unwell patients, COVID-19 related or otherwise, thus disenfranchising entire populations and stymying pandemic response. The underlying reasons are related to infrastructure, data availability, knowhow and opportunity. Our group and project partners with pandemic response expertise will address both this knowledge gap and the underlying operational (and opportunity) gap by three activities.

1.Implementing a setting-adapted registry for unwell patients with and without COVID-19, compliant with the ISARIC protocol in 35 critical care units in seven countries adopting methods used in a parallel Wellcome-supported nine country network. Registry output will include patient characteristics, quality of care processes and outcomes. We will also do a national critical care service evaluation.

2.Identifying stakeholder (clinician and community) research priorities to improve critical care processes and outcomes leveraging activity 1 output, especially for pregnant women and surgical patients. We will determine stakeholder priorities for improvement, pandemic response and further research by using the data to facilitate workshops for all, including the public.

3.We will recruit network sites to participate in all types of clinical research that will benefit population health and wellbeing, supported by the registry infrastructure, our group and project partners. The network will directly assist doctors and nurses participate in research through mentorship, registry enabled patient recruitment and study monitoring.

Technical abstract
Our group of LMIC based co-investigators and project partners from established critical care and pandemic networks aims to address the knowledge gaps that exist regarding the natural history and clinical course of COVID-19 related critical illness in seven African countries. In achieving this aim, we will address operational gaps in pandemic responsiveness by establishing a network with the infrastructure to identify optimal strategies for supportive care and interventions for the same patients.

The aim will be achieved by 3 activities.

1. Implementing a setting-adapted (International Severe Acute Respiratory and emerging Infection Consortium (ISARIC) Clinical Characterisation Protocol (CCP) compliant critical care registry.

The near-real time registry with integrated ISARIC tier 0-2 CCP and capacity for clinical research will be implemented in 35 critical care sites in seven countries building on the methods used in the Wellcome-supported nine country Critical Care Asia (CCA) network. Registry data output will include epidemiology, quality of care processes, risk stratification and outcomes. A comprehensive national service evaluation of critical care services and an EARL evaluation will also be conducted.

2. Identifying stakeholder research priorities to optimise critical care processes and outcomes leveraging activity 1 data.

We will facilitate Audit & Feedback workshops and research prioritisation exercises for site stakeholders (inc. public) using Activity 1 output to determine priorities for optimising COVID-19 clinical management and pandemic responsiveness, especially for the critically ill, obstetric and surgical populations.

3. Recruiting sites to registry enabled clinical trials.

We will facilitate sites to participate in registry-enabled clinical trials mentored by our group and project partners. The registry infrastructure and specific data will optimise sampling strategies, patient recruitment and study monitoring.